Model development for targeted rabies control and management in Asia

Rabies circulating in domestic dogs has been eliminated from the industrialised world, but remains a major public health concern throughout low and middle-income countries, imposing an enormous toll in human lives and economic costs. Following the global targets of zero human deaths from dog-mediated rabies by 2030, elimination of the disease has become the ultimate goal for many control managers around the world. Scientific guidance for managing elimination programmes to ensure continued progress is, however, often limited and lacking in specific recommendations.

The most effective strategies should be deployed accordingly to the local epidemiological dynamics. Uncertainty in the pattern of disease spread, however, hinders decision-making given limited surveillance data of variable quality and substantial spatial and temporal heterogeneity characteristics of the disease. In this work, we will use Bayesian Monte Carlo Markov Chain (MCMC) methodology to utilize partially observed rabies incidence data from endemic settings across Southeast Asia. The resulting parameter estimates will subsequently inform development of spatially tailored mathematical and statistical models to address the question on how to optimize rollout and impact of control strategies.
Combining extensive understanding of rabies dynamics with sophisticated quantitative tools will allow us to explore and evaluate the effectiveness of potential intervention options for disease management, ensuring that the resulting recommendations are practical and implementable for rabies stake-holders and practitioners in Southeast Asia. Our findings will, therefore, translate directly into global policy development, delivering context-specific guidelines for elimination efforts and sustained freedom.